Engineering human axioloids to produce in vitro human kidneys better than current kidney organoids, and disease modelling using them.

This project assembles an international UK-Japan team that will bring together world-leading technologies to develop in vitro models of human kidneys, far better than those currently possible, for disease modelling and regenerative medicine. Conventional organoid techniques, which attempt to convert all pluripotent cells into kidney, produce poor organization compared to real organs, and significant contamination by inappropriate cell types. In mice, direct isolation of kidney rudiments from intermediate mesoderm of embryos is much better, with organotypic organization and no inappropriate cells, but this route is obviously not possible from human embryos for reasons of ethics and practicality.
The Kyoto partners have engineered advanced reductionist models of pluripotent cell-derived human embryos – ‘axioloids’ – that develop axes, somites and neural tubes. They do not develop intermediate mesoderm, but are close. The Edinburgh partners have engineered synthetic biological embryonic organizers capable of driving local differentiation of embryoid bodies, including under optogenetic control. This project will synergize these two technologies, in different, parallel ways, to generate new-generation axioloids that include intermediate mesoderm from which kidney rudiments can be isolated. These will be fully characterized, at anatomical, physiological and single-cell RNAseq levels, and compared to existing databases of current organoids and of natural human kidney development. They will also be used in a demonstration of disease and treatment modelling, specifically of autosomal dominant polycystic kidney disease, a relatively common and serious congenital condition. The overall approach we are taking – of going from pluripotent cells to an advanced human embryo model, then isolating organ-specific rudiments from this – will be of use far beyond the kidney system on which we are focusing as a proof-of-concept. This is a radical alternative to current approaches, and promises much more realistic and useful model organs.
The immediate beneficiaries of our project will be those working in disease modelling, treatment development and regenerative medicine in the kidney. Later beneficiaries will be those working with other organs and tissues, and long-term, greatest beneficiaries will be the patients who are helped by a much improved ability to produce realistic models of human kidney, and progenitors for renal regeneration.
Our project design includes a strong focus on risk control, with development and evaluation of parallel approaches to induction of intermediate mesoderm, and a range of ‘fall-back’ alternatives if specific first-choice aims should prove unachievable. The overall management, responsibilities and credit are shared equally between the UK and Japan groups, with each taking a lead on specific parts but co-working being embedded in all. The proposal includes intense collaboration between the UK and Japan groups, including long staff exchanges for bidirectional training and deep immersion in the research culture of the host country, including visits to other institutes. We also have a detailed plan of international conferences, ‘sandpit’ competitions and visiting opportunities to include a widening circle of participants in UK-Japan collaboration, and to lay the foundations for a range of future projects in the field of engineering biology for advanced tissue models and for regenerative medicine, beyond this proposal and beyond its immediate participants.
Our proposal is ethically uncontentious but, mindful of how this work could initiate a fast-growing new field, we have included continual ethical input by a specialist co-lead, to ensure that all involved are kept up-do-date with the evolving ethical landscape of advanced embryo models.